NetworkNature+ - Scaling up nature-based solutions to achieve 2030 policy goals

NetworkNature+ will continue NetworkNature’s legacy as a ‘network of networks’ and expand it to engage new audiences in addressing the societal challenges outlined by the EU. It will maintain and enhance the established evidence/demand/policy-driven multi-stakeholder platform for NBS, strengthening partnerships and fostering new relationships around a clear strategic framework for action, underpinned by an updated EU Research & Innovation NBS Roadmap and complementary analysis of policy opportunities for integrating NBS at EU, Member State, regional and local level in view of EU 2030 policy targets and EU Missions. NetworkNature+ will provide scientific NBS insights across selected policy priorities and different European and international contexts. This will guide our work around dialogue, stakeholder interactions, knowledge sharing and awareness raising, resulting in products, standards and advisory services that support the growing NBS community of innovators, practitioners and developers. A targeted training and capacity building programme will promote a step change from siloed, project-based thinking towards an integrated, systemic and stakeholder-led approach to NBS planning, design
and investment, while leveraging the role of ecosystems as critical infrastructure that support regenerative economic activities and help reduce biodiversity loss. We will enable regional and Europe-wide transdisciplinary collaboration to answer identified R&I needs for NBS via knowledge exchange between EU-funded NBS R&I projects and stakeholders, together with skills development and capacity building for target groupsfrom science, policy, business and society. International collaboration with key strategic partners(e.g. UNCBD, IPBES, IPCC, UNFCCC, UNEP, UNDRR) and selected regions will enable European expertise to inform the global NBS discourse,
contributing to the EC’s vision of “a stronger Europe in the world” and supporting new investments for NBS.